Combined Heat and Photo-Voltaics (CHPV)

The combined Heat and Photovoltaics (CHPV) Project will develop a validated system design tool for CHP+PV powered localised energy system for clusters of commercial buildings, combining low carbon CHP heat and electricity with renewable PV generation, thermal system and electrical energy storage and an optimising control system. The project will build on published knowledge and previous developments to create an accurate and calibrated modelling environment for clusters of commercial buildings. This tool will be used to develop sophisticated autonomous controls to optimise asset resource use and add value to integrated systems. Simulated application of the tool and control to three case study sites, including MediaCityUK in Salford, will provide data in support of commercialisation. Exploitation and dissemination of the tool and control method is expected to result in significant business opportunity for consortium members and the industry. The Project will bring together leading construction sector players (Arup and BRE), the biggest UK utilities company (Peel Utilities), and top research organisation (University of Liverpool) to deliver the project.